High Temperature Composites

This project will investigate advanced thermosetting composites that are designed for continuous, high temperature operation (> 200 C), allowing increased use of polymer composites in thermally critical applications (e.g. gas turbine engines). The project will focus on cost, processability, mechanical performance and durability at temperature. Novel polymers will be reinforced using carbon fibres to produce advanced composites, in order to examine their thermal and mechanical performance and ease of processing. The mechanisms by which the composites degrade at elevated temperatures will be studied in the Bristol Composites Institute using state of the art equipment.